Mechanisms of evolution and release of biogenic gases

Technical abstract
To provide an understanding of the mechanisms leading to the release of biogenic gases (methane, nitric oxide, nitrous oxide, non-methane volatile organic compounds, ammonia) and a scientific basis for strategies to mitigate such emissions. Three research areas: Optimisation of biogas generation via an increase understanding of the role of extracellular polymer substances. Improved understanding of greenhouse gas emissions from the soil-plant system. Characterisation of infiltration of liquid/semi-liquid organic amendments to soils; impacts on ammonia emissions.